E coli and mammalian genetic screens for factors that modify DNA methylation

Technical abstract
Work with stem cells promises new and exciting applications in regenerative medicine. Somatic cells (any cell in the body other than an egg or sperm) might be taken directly from patients, and their nuclei reprogrammed to a stem cell (that can give rise to most tissues) state by somatic cell nuclear transfer (SCNT) into oocytes. This scenario is difficult, however, because of inefficient epigenetic reprogramming during SCNT, and because of ethical difficulties with obtaining oocytes for this purpose. It is therefore important to begin to identify reprogramming factors that is molecules or enzymes that are able to revert epigenetic modifications in somatic cells to those in stem cells. Epigenetic modifications occur in the form of chemical and other modifications to DNA, which are associated with gene expression and genome function.